Identification and characterisation of 3D transcription networks in vivo

Technical abstract
The mammlian genome consists of over 25,000 genes but only about half of them are expressed (copied into RNA which often encodes proteins) in any given cell type. Each cell type uses a unique subset of these genes while the rest are packaged away into condensed structures. Rather that being a simple string of DNA sequences our work and that of others has shown that genes interact with other genes and DNA sequences in the nucleus of cells in ways that can effect their activity. Not only do individual chromosomal strings of DNA fold in certain ways to affect gene activity, genes on different chromosomes can interact in 3 dimensional space to alter or affect gene activity. In this project we will use powerful new approaches to assess the spatial positioning of all active genes in the genome relative to two highly expressed genes in red blood cells. This will provide vital information to help us make sense of the genome and how it is controlled in health and disease.